TCK Engines gas powered diesels

TCK Engines has designed a High Octanre fuel additive system that improves the combustion efficiency of Diesel Engines - providing up to 20% net fuel savings and improving engine emmissions. An instantaneous measurement of primary fuel flowrate in made in real time and used to calculate how much high octane additive (LPG/CNG/H/Petrol) to inject for a diesel engine.
The injector control system can also be adjusted to substitute almost all the diesel fuel using LPG/CNG/LNG.